Institutions and Infant Care: Foundling Hospitals and Residential Homes for Babies in Twentieth-Century Europe

The project explores the comparative history of residential institutions for babies in twentieth-century Europe and their meaning, then and now. Foundling hospitals, first established in the Middle Ages, continued to exist well into the twentieth century in many parts of Europe. Moreover, in the early twentieth century, when states began to standardise care previously provided by charitable and religious institutions, the separation of some babies from their families was written into the set-up of a growing number of other institutions and services. In parts of Europe, residential institutions declined after 1945 when charities and welfare agencies began to favour the placement of children in domestic settings, buttressed by new theories which emphasised the trauma of mother-child separations. However, the decline in institutional care did not happen in an even manner across the continent. In some countries, children whose lives did not fit the traditional family model, whether for moral or political reasons, were liable to be taken into care. In others, particularly in Eastern and central Europe, institutional care and collective approaches to raising babies were viewed more favourably until the late twentieth century.
The network draws together a range of scholars from different national contexts to explore these diverse trajectories, examining the contexts that reinforced the role of these institutions as well as the forces that eventually underpinned their disappearance. In examining their varying political contexts across time and place, the project underlines the ways in which attitudes towards mothers and children, as well as their actual experiences, were deeply politicised in the twentieth century. As such it stresses the connections of social and gender history to political and national histories. It will also explore and contextualise the changing welfare provisions for babies over the course of the century, as well as the competing understandings of their needs, and the shifting and varying conceptualisations of the relations between children, family, state, and nation.
The second strand of the project fosters interdisciplinary dialogue about the representation and memory of residential infant care institutions. It explores why the memory of such institutions is extremely controversial in some contexts, but less so in others. This strand also considers what is, or should be, the role of public history in the memory and history of these institutions. Although the institutions are now closed, many of the buildings remain, and some, as in London and Florence, are museums. This dialogue will engage academic researchers, museum and heritage professionals, policymakers and the interested public, while creative responses will also be commissioned from a range of artists. This project strand will also provide a space for individuals who experienced the contemporary care system to contribute their personal reflections to the network.
The network will run two academic workshops bringing together experts in gender and social history working on the history of institutions, the family, motherhood and childhood, across a range of national contexts, bringing perspectives from eastern and south-eastern Europe, central, northern and western Europe into dialogue with each other. The primary academic output of this project strand will be an academic journal special issue.
The third event will be an interdisciplinary conference focussing on memory and representation and bringing museum professionals, creative artists and care leavers into dialogue with scholars. The second project strand will incorporate commissioned artistic works, responses from care leavers, and a policy paper. The paper will draw on the public history and policy findings of the network in order to make recommendations for the future representation and commemoration of twentieth-century institutions for infants.